Digital Out of home Market Research Platform - Helping advertisers understand what works and what doesn't

The business has identified an exciting opportunity which straddles 2 interrelated industries,
the market intelligence and advertising industries. The development and placement of digital
micro networks placed in high footfall locations that capture live data and feeds it back
thereby enabling advertisers to run trials, benchmark campaigns and measure their
advertising performance before launching a campaign nationally